EcoCool

The potency of vaccines is as good as the required temperature for their storage. The movement of vaccines from the point of production to the point of vaccination is known as the cold chain. The quality of this chain determines the preservation of the viability and strength of vaccines. Therefore, the temperature of the chiller must be optimal. Unfortunately, this is not obtainable in developing nations because the conventional coolers are powered by electricity and the electric power generation in Sub-Saharan Africa is inadequate.

While cities and urban areas in Sub-Saharan Africa have access to power supply, even though inadequate, those living in rural areas suffer infrequent supply. In some cases, they lack power altogether. This makes it difficult for the conventional coolers that depend on this kind of power generation to sustain the potency of vaccines and deliver them accordingly. Some have resorted to the use of petroleum to power these coolers. However, fuel has become a premium commodity, with an ever-increasing cost globally. Asides from this, the release of carbon into the atmosphere does more harm to humans.

Another wonder of the **EcoCool** is that it is portable, thus making mobility seamless. The implication of this is that everyone in the most primitive environment can get vaccinated without any worry about the storage temperature of the vaccines. And in cases where there is no sunlight, the **EcoCool** has been built in such a way that there is a standby battery that can sustain the potency of the vaccines until sunlight is restored. However, such scenarios will unlikely occur since Sub-Saharan Africa is known for its hot weather.

Besides the medical logistics of vaccination, **EcoCool** plays a significant role in bringing solutions to the adverse effects of gas emissions on the environment as it relies on renewable energy for power supply.